3D printed next generation diagnostic system hardware aligned with Pillar 5 of the UK diagnostic testing strategy

BiologIC Technologies (Cambridge UK) is developing the next-generation of life science automation fabricated from, and exploiting, the digital benefits of 3D-printing. BiologIC's pioneering and highly integrated digital hardware architectures allow the creation of powerful and affordable 3D-printed bio-processing units ("BPUs"). These BPUs allow rapid development and execution of novel, high-value and high-volume biological workflows.

The project will result in a highly innovative solution for diagnostic testing in line with the government's testing strategy, which will become a critical component of managing COVID-19 and other pandemic responses.

EXTENSION FOR IMPACT
Under the extension for impact grant, BiologIC will:

1. Accelerate its commercial speed-to-market
2. Progress environmental and responsible innovation to reduce plastic waste and improve environmental footprint in line with PAS440
3. Develop further technical capability, data, regulatory insight and scale-up plans
4. Further develop its business model including its proprietary digital toolchain

The key positive impacts for society, the economy and the environment will include establishing high-throughput diagnostic testing capability that can be rapidly scaled-out on demand, significantly enhancing disease response capability and at a reduced environmental footprint versus classical approaches.